Towards an error-corrected neutral-atom quantum computer

Neutral atoms have emerged as a highly-promising quantum computing modality. We are embarking on an ambitious but realistic project to elevate the capabilities of QuEra's publicly-accessible 256-qubit neutral-atom platform. Our initiative focuses on three groundbreaking innovations:

1. **Atom Shuttling Architecture**: We aim to integrate a state-of-the-art coherent atom shuttling system that will offer unparalleled flexibility and efficiency in qubit manipulation.

1. **Mid-circuit measurements and low-level control**: We are developing advanced low-level control and measurement mechanisms, a crucial step towards achieving error correction in quantum computing.

1. **Modular Design and multi-user experiment control system (ECS)**: Our project will introduce a modular opto-mechanical design, making it easier to ship and maintain, especially for remote deployments. The ECS will simplify access and shorten the path to utility for the NQCC and outside researchers.

These innovations are designed to push the boundaries of quantum computing, offering a more robust, scalable, and user-friendly testbed that is well on the path to error-corrected operation.